Personalising corporate canteen menus to reduce obesity based on real-time monitoring of metabolic responses to food and lifestyle

Salus is a UK based, B2B, enterprise software SME with an experienced project team.
Half of the world’s population are on track to be overweight by 2035 (World Obesity Federation, 2023), placing them at significantly higher risk of many co-morbidities and all-cause premature mortality (Bhaskaran et al2018 ; Global BMI Mortality Collaboration 2016). The regulation of body weight and composition is complex and poorly understood, with large numbers of overweight individuals in desperate need of effective support to achieve health benefits via behaviour change. Personalising nutrition advice has been shown to promote changes in dietary behaviour more effectively than non-personalised recommendations (Celis-Morales et al 2016).
Current personalised nutrition services in market are expensive and cannot easily be delivered at scale, so are not readily accessible to the very population who are in greatest need. Obesity and associated chronic diseases are most prevalent and deadly amongst those of lower socio-economic status, so the greatest potential for improved public health and reduced healthcare costs will come from addressing this urgent need for an equitable solution for all.
Over two-thirds of adults in the EU are employed 5-6 days per week and spend almost half their waking hours at work (Anxo et al 2017 ), so the workplace naturally presents a huge opportunity to positively influence diet and obesity, especially where food service provision exists. Specifically, not only does the workplace provide access to a diverse range of populations (including those at most risk) but also represents a setting that is conducive to the monitoring of occupational/metabolic demands and, critically, enables the delivery of personalised diet solutions via corporate canteens thus removing common problems such as accessibility and convenience to healthy foods.
Given the obvious potential of this approach to have such direct and wide-ranging impacts on diet at a global scale, it is truly remarkable that this approach is not widely available. However, this is largely explained by the fact that the effective delivery of this solution requires a unique collaboration between industrial partners bringing the latest innovations in technology, academic partners bringing the underlying science, and commercial partners bringing the necessary route to market - Salus has assembled precisely that combination of partners for this project.
Salus Optima are a tech-enabled, personalised nutrition company and will harness their core software technology for the purposes of this grant application. The underpinning science informing this approach will be drawn from existing and newly-initiated human research trials conducted the Centre for Exercise, Nutrition and Metabolism (CNEM) at the University of Bath. The resultant evidence-based digital solution made readily accessible to the mobile devices or desktops used by vast numbers of the workforce will be commercialised via Compass Group PLC (the world’s largest food service provider) to their client base. The product will be paid for by Compass’s clients (employer) as an employee benefit so as not to burden the employee with the cost of accessing the service. This in turn addresses another significant pain point which is the affordability of personalised nutrition services.
In summary, the core elements of the digital solution will be a mobile application that integrates with Compass Groups food menu systems. Science-backed personalised meal (and lifestyle) recommendations will be provided based on data from wearables and continuous glucose monitors, supported by behaviour change techniques and digital coaching to help tackle obesity.
Any corporation investing in this initiative will be able to gather currently unobtainable information regarding the range of metabolic and nutritional demands placed upon their workforce, so they can directly cater for those demands by way of the different menu options available in the staff canteen. Simultaneously, the menu options on offer can be seamlessly integrated into personalised nutrition guidance accessed via mobile phones for individual employees about which dietary choices to make on any given day - alongside broader advice for how to fit a healthy lifestyle around their work.
This project aligns to the EIT innovation focus area of ‘Targeted Nutrition’. Specifically, Challenge 3 ‘Science to improve health and nutrition’ and Challenge 4 ‘developing consumer empowerment tools for all’, along with the EIT mission programme of ‘healthier lives through food’ - leveraging the power of
technology to help people meet the European food based dietary guidelines that in turn reduces the likelihood of co-morbidities and increases healthy adjusted years.
Salus estimates a 15-month project starting in September 2023.